DFW - Designing Future Wheat - Work package 2 (WP2) - Added value and resilience

Technical abstract
Food and nutrition security requires safe access to affordable and nutritious food supplies. WP2 aims to enhance grain quality for human health, combat non-communicable diet-related diseases and improve the resilience of wheat production systems to biotic stresses. It addresses two topics, with shared objectives across DFW and other RRes, JIC, EI, Quadram and NIAB programmes. Both exploit previous BBSRC investments in germplasm resources and the latest genomic developments, to understand and manipulate the genes and pathways defining wheat grain composition and host resistance/susceptibility to pathogens/pests. WP2 researchers will dissect a range of traits exploiting the germplasm and other resources developed within DFW. These traits include resistance to a range of pathogens and pests (including rusts, Zymoseptoria, Fusarium, take-all, mildew, eyespot and aphids) and finally the quantity and quality of starch, dietary fibre and minerals in grain